University of Sheffield and AVX Limited

To develop new materials for Multi-Layer Ceramic Capacitors. These materials will have the capability of operating at higher temperature (150 - 200 C). The dielectric and electrode materials need to be designed to address the higher temperature and capacitance requirements.